Analysis and control of large scale complex networks

The project is associated with modelling, analysis and control of large scale complex networks of interacting dynamical systems, with a main emphasis on how the underlying noise inevitably present in the interactions can affect the system functionality and emergent behaviour. In particular, the role of noise in biochemical reaction networks will be studied first investigating how the intrinsic stochasticity of biochemical reactions can be suppressed by means of feedback. Noise is ubiquitous within the cell due to the spontaneous birth and deaths of individual molecules. This noise could drive metabolites away from their desired concentrations or sometimes be beneficial for diversity. The discreteness of these molecular events in conjunction with the randomness in the time between them introduces challenges in the analysis relative to more conventional methods in control theory. Throughout the project analytical methods for quantifying such noise will be developed as well as hard limits for its suppression. The effect of stochasticity in other type of networks will then be explored such as power networks with stochasticity in the supply/demand and the communicating signals.